Integr-algal

This project addresses the challenge of intensifying phototrophic algal production of high value natural products by integrating the it with downstream processing (extraction of Omega 3s from Algae). The aim is to produce high value Omega-3 polyunsaturated fatty acids (PUFAs), for use as active pharmaceutical ingredients (APIs) or food supplements. The novel process will, if successful, result in continuous growth of the algae, product formation and recovery. The new process will provide a commercially viable alternative to the extraction of PUFAs from fish, thus helping to provide a sustainable source for vegetarian consumers. The incorporation of Omega-3s (EPA and docosahexaenoic acid – DHA) into diet is relevant to the UK Government’s strategy for well-being and maintaining the health of an increasingly aging UK population. The aging population in developing countries and dwindling oily fish supplies will mean a growing market for alternative sources of Omega 3 (EPA) in the next 25 years.